The SCIBA - Self-Carried Individual Breathing Apparatus

Sodiki, a UK based SME, will address the spread of Covid-19 for the vulnerable and provide additional PPE provisions by developing an affordable, wearable respirator - **SCIBA** - which allows long-term use and prevents infection. The SCIBA will provide full-face protection for high-risk/exposed personnel such as non-surgical medical workers, business workers who work in close proximity and consumers.

The SCIBA delivers HEPA filtered positive-pressure air from a rechargeable-battery powered fan-filter assembly through a light-weight hood/face mask that can be comfortably worn for extended periods over the eyes, nose and mouth. Wide-scale adoption of the SCIBA in the market will engender public confidence to return to work and will prevent infections in high contact professions (medical/retail/transport).

Whilst there has been significant effort to equip front line carers in the short term e.g. ICU nurses, little provision has been made for second tier health workers, front line retail staff, vulnerable persons and the wider population. Sodiki provides a mid-range affordable solution to these markets, including care homes, factories, high-density offices, restaurants, and the transport sector. The Sciba also assists those who have been shielding to socialise with added protection against virus contraction, mitigating the negative mental health implications of social isolation.